Smart River Governance: Examining the Feminist Digital Ecologies of the River Thames

My research will investigate how the implementation of 'green' smart projects in Bristol and Manchester has impacted environmental justice (EJ) issues comparatively.